Electric vehicle charge point integrated with battery storage - Evstor

From 3,500 electric vehicles ("EVs") sold in 2013, the UK market has surged to >76,000 sales by 2016 (Next Green Car). Expected to account for 60% of UK new car sales by 2030, mass electrification of mobility poses considerable changes for electricity networks, an extra 20GW of peak demand (EFES). In order to meet the market need for a synergised solution responsive to cross sector demand needs, e-mobility innovators Agile Impressions have designed a novel solution intended to meet the market need for EV electricity demand management - an electric vehicle charge point with integrated battery storage ("EVstor") . A proposed feasibility study will undertake a complimentary package of technical and commercial development research to refine an initial concept, validate feasibility and synergise the proposition with the emerging market need.